Deep Crop Growbotics (DCG)

DCG is a feasibility study testing equipment to be used in a modular, selective ground vegetable harvesting unit. with the use of a robotic platform, AI and robotics. Growers will be able to selectively harvest based on pre entered crop parameters, each module covers one row of crop. The unit is self-propelled and scans the field bed. The system identifies the crop positions and if they meet the selection parameters it actuates the cutting robot to extract the crop and release it onto a conveyor for transfer into the trailer module automating the harvesting process. This project focuses on testing a concept that allows gradual adoption of automation and fits within current farming practices.